The Dynamics of In-stent Restenosis Process

Technical abstract
This proposal requests funds for a Discipline Hopping Award on the dynamics of the in-stent restenosis process, involving Prof. Celso Grebogi of the College of Physical Sciences as the applicant, Prof. Nuala Booth of the College of the College of Life Sciences and Medicine as the co-applicant, and a post-doctoral fellow to be hired by the College of Physical Sciences. Prof. Grebogi and the pos-doctoral fellow will be doing the discipline hopping, but of course, since this is a cross-disciplinary collaborative effort, Prof. Booth will in effect also hop in opposite direction.
The investigation of the in-stent restenosis process, approaching from the nonlinear theory of dynamical systems, will focus on:
(1) Undertaking of extensive numerical simulations of the arterial blood flow in presence of both stents and a growing thrombus, involving the full Navier-Stokes equation, to obtain the proper stream function. To achieve results that will be meaningful from the biological/medical side, we will be receiving inputs from Prof. Booth.
(2) The investigation of the dynamics of particles advected by the blood, like extracellular matrix, in order to establish that its accumulation in fact occurs on a fractal set in the stagnation regions. Again, the close interaction with Prof. Booth will be essential for us to carry out this part of the project.
(3) Recommendations to the group of Prof. Booth for future experimental investigations regarding local deposition of extracellular matrix and fibrinogen.
The project, as just outlined, will yield a dynamical explanation for the eventual in-stenting restenosis process. The dynamical understanding of arterial restenosis will be proved to be essential for the designing of optimal stents with long-term patency.